Combining Symbolic Music Representation and Empirical Performance Data for Analysis of Solo Vocal Performances

The aim of this project is to perform automatic note segmentation of monophonic music by using both symbolic representation of music (score) and empirical data from audio recordings. The results of this will be stored in a database which can then be queried to gain technical information about how a performer plays or sings.